Moments of (Re)Vision: Thomas Hardy's Poetry Manuscripts, 1898-1928

Whilst much critical attention has been afforded to the revisions of Hardy's prose, those of his verse have remained somewhat neglected. My research will centre upon the eight remaining manuscripts of Hardy's poetry, tracing the intersection between his process of poetic revision and his wider thinking on both apathy and literary labour.